Enabling non invasive treatment of musculoskeletal pathologies in a new remote healthcare world

This project will combine and build upon cutting edge technical and clinical innovations from a fast growth musculoskeletal health diagnostics startup company and a world leading innovator in non invasive musculoskeletal interventions.

The COVID-19 pandemic has caused immense disruption across industries, none more so than in healthcare. The effects of this change will last long after the outbreak is brought under control. In order to provide healthcare services that meet and exceed the standards of care we were used to before COVID-19 massive leaps in innovation will be required.

This project will help develop new and innovative methods to deliver AposTherapy's world leading non-invasive treatments through cutting edge research in musculoskeletal treatment, computer vision and biomechanics analysis.